Seeing the light: automatically identifying key anatomical changes in light sheet microscopy images of plant roots

To meet an increasing demand on food production, there is more need now than ever before to understand and improve the efficiency of crop growth and yield. Here, we consider the anatomical changes of roots under low phosphate levels that give rise to important architectural changes in the root system. The study of these anatomical changes in features such as cell divisions over time is only possible to due to recent technological advances in imaging and expertise in developing analysis software. For the first time, we aim to find the origins of these anatomical changes.

Phosphorus is one of the key macronutrients (alongside nitrogen and potassium) required for healthy plant growth, and is a widely used constituent of fertilizer used in commercial crop production. Phosphorus is a limited strategic resource: it is derived from a finite natural supply. Understanding phosphorus use and its effects on growth in plants is therefore of key importance to Global Food Security. Phosphorus mobility in the soil is limited by slow diffusion, and so areas of low phosphate concentration are created around root system. Much work has been carried out examining the overall architecture of root systems under differing conditions; however, much less is understood about the anatomical changes, and how they develop. There are only a few instances where root anatomical and architectural traits have been combined in a systematic way to select for plants with enhanced nutrient acquisition, but when this has been done the improvements have been staggering . For example, one study in Mozambique selected common bean varieties with shallow root angle (to enhance topsoil exploration) and enhanced root hair growth (to increase contact with the soil), this led to an almost 300% increase in plant biomass on low phosphorus soils, twice that expected from the additive benefits of these traits in isolation. This shows a great importance in understanding anatomical traits and understanding how they respond to low nutrient environments.

There are several reasons for our lack of knowledge in adaptive anatomical responses in roots. First, the equipment has not been available to image the plants growing over the time periods these anatomical changes take place. Second, the ability to alter the growth conditions (such as nutrient levels) around the root whilst being imaged has not been possible. Third, discovering subtle anatomical changes in the huge datasets that would be generated is a very challenging manual task. Our work will allow us to overcome these challenges, allowing study of anatomical changes in low phosphorus media dynamically.

In this proposal, we use a cutting-edge microscope, a light sheet fluoresence microscope (or LSFM) to image cellular anatomy as plants grow. A key challenge with LSFM time series data is the huge volume of data produced. This requires new analysis methods to permit us to gain biological insight. One such problem is identifying formative divisions that give rise to anatomical patterns in 3D datasets of roots resolved over time. This proposal seeks to automatically identify particular anatomical changes in big datasets. With LSFM it is possible to acquire gigabytes of data per minute. Time course experiments can easily generate tens of gigabytes of data. This turns visualisation and analysis into a bottleneck. We propose a solution. We will use machine learning approaches to allow new software to identify regions of interest within these datasets. We will build visualisation tools which will use the results of these approaches to allow biologists to navigate the data in meaningful ways, rather than blindly moving through the whole dataset. We will use these tools to investigate how root anatomy is altered in plants grown in low nutrient environments.

Technical abstract
This proposal seeks to identify the particular anatomical changes that occur in low phosphate conditions, using light sheet microscopy (LSFM) and novel image analysis approaches.

Preliminary results show that root anatomy is significantly altered under low phosphorus conditions. In our static images of 14 day old roots we can observe additional endodermis, cortex and epidermal cells. As a result of the increase in the number of cortical cells many more epidermal cells than usual overlay clefts between cortex cells. It is well established that epidermal cells overlaying the clefts between cortical cells go on to form root hair bearing cells, and consistent with this we see an increase in the number of hair-bearing versus non-hair bearing cells. In bean, it has been well documented that increased root hair density results in improved growth under low phosphorus. Therefore these anatomical changes are likely to cause important environmental adaptations.

Whilst we can generate a hypothesis about what benefit increasing the number of cortical cells may bring, we also see other anatomical changes (such as those relating to the organization of the meristem) that we currently don't understand. Our novel software-based analysis of these datasets will allow us to pinpoint precise changes, such as an increase in number or size of specific cell types, as well as organization of the root structure, by primarily identifying cell divisions in 3D and over time, as well as other secondary features such as the quiescent centre, and cell type. This approach has several significant advantages from other studies into plant stress responses as through automation we can consider divisions occurring throughout the root tip and over long periods of time as opposed to focusing on a few cells. This will give us a holistic view of how the root responds to environmental changes. To do this, we need to develop novel machine learning approaches to analyse the large LSFM datasets.

Potential impact
The project aims to deliver three main outputs:

1) A novel software approach to locating and labelling features of interest - eg. cell divisions - in large, 3D timeseries datasets.
2) An answer to the biological question, where do anatomical changes originate in response to phosphorus depletion in Arabidopsis?
3) Light sheet protocols for imaging live Arabidopsis over long periods of time
A further output, not on the critical path, is the release of the holder design. It may be possible to commercialise some aspects of this, and we will investigate opportunities as they develop.

Who will benefit from these outputs, and how?
Plant biologists (Academic/Industry):
The new software tool (3) will directly impact lab biologists working with similar light sheet datasets. Previous software tool releases to the biological community has seen a large worldwide uptake (e.g. over 4000 download for a previous tool, RootTrace), including evidenced use by industry.
It is anticipated that other researchers will use the software with similar data, but to answer different biological questions, without the software requiring major coding amendments.
Plant biologists around the world, will have access to the knowledge gained in answering the question in deliverable (2) above, and protocols in (3).
The tool will support the future concept of a high throughput phenotyping platform involving the light sheet microscope. Potential future enhancement of the microscopy system with robotics will demand high throughput analysis. This could be used to uncover new adaptive responses that are beneficial under other environmental stresses. Therefore, our software of use to industrial sectors developing such enhancements, as well as forming the basis of future grant applications to national and European funding agencies.

Computer scientists and Image analysts (Academic/Industry):
Importantly computer scientists will have access to the source code behind the tools, allowing them to alter their function or extend their use to new datasets.
We will foster new collaboration between computer scientists working in this field by inviting them to the proposed workshop on "Developing Software for the Biological Sciences".
The two PDRAs on this project will gain interdisciplinary skills. This will leave them well placed for employment in UK systems biology groups, for example, both within academia and the commercial sector.

Industrial input (industry):
As we are already working with Leica to develop the environmental imaging components and profusion system, we are well placed to discuss commercialising aspects of the software. Whilst the main code will be open source and available to all for free, opportunities such as software training sessions, or the development of specific plugins may be appropriate to charge for.

Crop breeders (Industry):
Our preliminary results on the effects of phosphate deficiency in cortical cells, suggest the adaptive response in increased cortical cell number is specific to the Brassicaceae family. This includes important crop plants grown in the UK, such as rapeseed, cabbage, broccoli and turnip. In the long term, this work could help farmers to uncover new adaptive responses that allow growth of plants in soils with lower phosphate. These responses could be targeted by breeders to select for crops that require less intensive use of fertilizers in the UK and abroad. In the short term, we use the University's strong connections with commercial breeders to share knowledge.

Consumers (Public):
Ultimately, advances such as this will help increase crop production efficiency and hence may have an impact on food supply and prices in the long term future.

General Public:
We plan to publicise the machine learning aspects of this project. Machine learning has seen increased publicity recently, and we can capitalise on that interest to demonstrate the advantages of such approaches to improve food security